University College London and SRC Infrastructure Limited KTP 23_24 R6

To develop an AI capability to enhance business operations within the context of a professional service firm, SRC, focusing on operational project management and business development.